GeoSwarm = A swarm of robotic airborne sensor platforms with wireless networking

The aim of this technology inspired innovation is to develop the software and hardware to enable the demonstration of a swarm of robotic airborne sensor platforms (RASPs) capable of performing tasks quickly, autonomously and far less expensively than is possible with a single sensor platform, or, performing tasks that cannot otherwise be accomplished using a single sensor platform, making full use of wireless connectivity and synchronised, precision, timing, e.g. in a flying distributed antenna.
We have multiple User Requirements for this technology. Stephan Sander, President of Sander Geophysics Limited, stated that the dominant costs of a geophysical survey are the number of people involved in the survey and time those people spend in the field. Deployment of a RASP swarm rather than a single RASP achieves the economies of scale much like a train driver does when driving a train, as opposed to having many buses and needing to pay many bus drivers.